Innovative large scale hydrogen storage using hydrogen hydrate confined in porous materials

Hydrogen is increasingly recognized as a crucial energy vector, essential for storing, transporting, and releasing energy efficiently in a sustainable energy system. However, traditional hydrogen storage methods face significant challenges, including high pressure and cryogenic temperature requirements. This project targets these critical challenges by focusing on solid-state methods to enhance efficiency and safety. Key objectives include improving hydrogen hydrate formation and kinetics with innovative promoters and porous materials, analyzing decomposition mechanisms, and employing neutron scattering techniques to understand hydrate behavior at a molecular level. By addressing these issues, the project aims to significantly advance hydrogen storage technology, contributing to the transition towards a sustainable energy future.